Building Equitable African Partnerships

The project aims to establish African-led equitable partnerships focusing on gender, conflict, and creative economies. Building on ten years of previous work in East and Southern Africa, it employs decolonial methodologies and participatory methods. The initiative spans Kenya, South Africa, Mozambique, Namibia, Zambia, Zimbabwe, Uganda, Ethiopia, Sudan, Rwanda, and Lesotho, engaging local communities, activists, grassroots organizations, and stakeholders for broad-based participation and impact.
Key themes include digital humanities and the creative economy, women and girls, and conflict/post-conflict humanitarian protection and modern slavery. The project acknowledges the digital divide while promoting inclusivity, primarily focusing on the creative economy. It emphasizes gender equality, addressing challenges faced by women and girls in conflict settings, and explores initiatives to combat modern slavery and promote peacebuilding.
The methodology involves comprehensive stakeholder and rights holders identification and engagement, using open calls and mapping to include disadvantaged groups and historically disadvantaged universities. Standards for decolonization ensure equitable management, ethics, data sovereignty, and dissemination. Risk mitigation addresses potential exploitation, inter-group dynamics, and controversial topics through active listening and transparency.
The project is divided into four phases: workshop preparation (July - October 2024), two-day workshops (October-November 2024), co-producing outputs (December 2024 - March 2025), and ongoing meetings for future actions (April and May 2025).
Gender equality is central, ensuring equal opportunities for participation, leadership, and decision-making. Targeted outreach and a gender-sensitive budget facilitate the involvement of women and underrepresented genders. The project promotes gender equality, reducing discrimination, and fostering solidarity among women. A comprehensive risk assessment and monitoring mechanisms address potential negative impacts on gender equality.
The project aims to stimulate innovation, build local capacities, empower marginalized groups, and create sustainable impacts. By enhancing gender equality and fostering relationships between policymakers, decision-makers, civil society, and government officials, it contributes to Sustainable Development Goals like gender equality, decent work and economic growth, and partnerships for the goals.